Clay (co)Construction - using creative practice to improve health and wellbeing and social isolation within the veteran community in Sunderland.

Mary has experience of working with organisations and has worked with VICS twice on creative projects she also maintains a developed practice which has been exhibited and performed widely, this has included projects within socially engaged contexts. Mary has a comprehensive knowledge of ceramics and its technicalities, and this was evidenced in the application and within the interview discussion.

Mary articulated the collaborative aspect of the project very well and the panel are very confident that this provides the basis for a good working relationship with the partner organisation.